NIRG: Taming the skew - empowering Mendelian randomization trials by controlling stratification bias

Background
Mendelian randomization (MR) is a tool which uses common genetic variants as surrogates for an exposure of interest to statistically estimate the causal effect of an exposure on a disease. MR is a powerful, rapid, and cheap alternative to randomised control trials, which may be unfeasible to execute. However, MR assumes that there is no confounding between the genetic polymorphism (which is a proxy for the exposure) and the disease outcome. Population Stratification bias occurs due to ancestral differences in the studied individuals, and it can bias Genome-wide Association Studies (GWAS) and MR trials as it violates the assumption of genetic homogeneity. A similar problem exists in two sample MR, which uses summary statistics from two separate sets of studies (one set of studies for the SNP-exposure association and another for the SNP-outcome association) to determine the overall effect estimate. In this scenario it is unlikely that population stratification will be adequately controlled for and thus bias will arise. To continue utilizing Big Data resources, like the UK BioBank (whole genome data for 500,000 people), for MR we must identify and correct the population stratification bias.

Objectives
This project will develop tools and statistical methods to test, identify, measure, address, and make recommendations about how to handle population stratification bias particularly in MR analyses. However, for that, we first require to develop a unified ancestry model for all human populations. We will then develop tools to estimate ancestry and compare our tools with existing ones. Next, we will develop tools to optimise case-control matches based on ancestry, thus overcoming problems of mismatching case and controls in terms of ancestry, which may bias the results. We will also compare our tools with existing ones using a series of simulated and real databases. Based on the results, we will make recommendation to guide analyses when to use the appropriate methods.
We will tailor specific solutions to MR analyses in developing a statistic that measures the bias and measuring the bias in using GWAS summary statistics in MR. Finally, we will apply our methods to study two open questions in science where population stratification may bias efforts, namely: do vitamin D levels affect height and is there a relationships between milk intake (using the LCT gene) and diabetes?
Computer code, accompanying guidance notes, and training materials will be made freely available to ensure analysts can easily implement our methods.

Technical abstract
Randomised controlled trials (RCT) are the "gold standard" for testing a new treatment or identifying causal risk factors for disease, however they are not always feasible. Mendelian randomization (MR) is an alternative tool to RCT, which uses common genetic variants as surrogates for an exposure of interest to statistically estimate the causal effect of an exposure on a disease.

MR assumes that there is no confounding between the genetic polymorphism and the disease outcome. If population stratification occurs due to mismatched ancestries, then this assumption will be violated and any estimates will be biased. Within single studies where researchers have access to individual level data, ancestry may be accounted for to some extent by adjusting for principle components. However, MR requires large sample sizes, which introduces genetic heterogeneity. In the case of two sample MR, which uses summary statistics from two study sets, population stratification will unlikely be adequately controlled for.
Capturing the global population structure is the Holy Grail of population genetics. Currently, no approach exists that captures the population structure in a fast, accurate, and unbiased way in Big Data. We aim to develop new statistical and computational solutions to control for population stratification bias, particularly in MR, using mega datasets, such as the UK BioBank data. We will test these methods using simulated and real datasets, recommend when and how they should be used, and produce computer code to allow their execution by non-specialists. More specifically, we will: 1) develop a fine-scale model of the genetic structure in human populations; 2) optimise case-control matches based on genetics and demographic criteria; 3) measure the bias in using summary statistics in meta-analysing GWAS data; 4) test how this approach improves MR in testing two open questions using the UK BioBank.

Potential impact
Our project will likely have short, medium, and long term implications for policy makers, industrial partners, academics, and members of the public.

Policy makers
We will develop a new genetic based model of human populations and challenge existing classification systems based on refuted terms like "Whites" and "Blacks". Policy makers all over the world, and particularly the UK, will greatly benefit from adopting a unified genetic-based classification system that incorporates the most advanced understanding of human populations, has immediate medical applications, and allows medical relevant findings made using previous systems to be integrated into the new system. Two massive genomic projects (UK BioBank and Genomic England) would particularly benefit from our population genetic model and tools that optimize case-control matches.

Industrial partners
The majority of potential new drugs fail at the Phase II/III trial stages. The tremendous costs of failed drugs has a negative impact on the motivation to develop new therapies. We are now moving into an era where it is possible to carry-out stratified or even personalized medicine where individuals are treated according to their genetic makeup. However, inadequately accounting for population structure may lead to the rejection of new drugs or under estimation of the efficacy of therapeutics, which may perform very well in certain populations or bias the therapeutic dose. These hurdles withhold progress in the development of personalized medicine. We will make it possible to rescue drugs even those previously considered a failure by applying our tools to the genetic data of the tested cohort (if such are available). Our tool can identify a genetically distinct subgroup of responders which merit follow up testing of the drug. We established key collaborations with several industrial partners including: the DNA Diagnostic Center (DDC), who licensed our tool to account for ancestry; the Mayo Clinic who adopted Elhaik's GPS Origins in their clinical trials to develop personalized medicine solutions; and Thermo Fisher, with whom we have worked to develop a microarray suitable for personalized medicine and drug metabolism. We aim to license customized tools to industrial partners and develop further collaborations to create new tools and platforms to improve healthcare.

Academic partners
Academics share the needs of our industrial partners, with emphasis on identifying risk factors via epidemiological studies, particularly those employing Mendelian randomization statistics. Our project will deliver accurate, fast, and publicly available tools as well as the means to compare them with existing tools. Controlling for population bias and matching cases and controls will be essential for projects that use Biobank and other large data sets and for meta-analyses that aggregate GWAS summary results.

Members of the public
Our population genetic model will offer a new perspective on human populations, which consists of multiple regional building blocks rather than social constructs. Our model will allow a better understanding of population history (primarily UK). Much like our previous work, we expect this work to raise interest and an opportunity to educate the public in genetics and population genetics. It will also enhance the development of personalised and stratified medicine, which are set to revolutionize healthcare in the next 10-20 years.

References
[1] R. M. Plenge et al., Nat. Rev. Drug Discov. 12, 581-594 (2013).